Cleaning Contract Benchmarking and COVID Assessments

ScanQuo is a UK-based SME that was founded by Keith Ryan, and Jeffrey Teglas. COVID-19 has increased the significance of workplace cleanliness. ScanQuo aims to produce a scanning technology software solution that can be used for digital twin buildings for benchmarking cleaning contract pricing.

Traditional cost pricing is based on a per square metre basis irrespective of building fixtures, fittings, furniture. The ScanQuo Benchmarking of facilities management services develops absolute clarity with an itinerary of activity, frequency of duties and addresses specific workspace e.g. accounting for total number of desks, chairs, windows, shelves, toilet cubicles, washbasins and surface types eg carpeted areas sizes, tile flooring requiring buffing etc. that can be used by Facilities management companies and premises owners to specify exact cleaning/service requirements when going out to tender and make cleaning organisations accountable for quality by making cleaning auditable. For cleaning companies, they have clarity of purpose, and a clear understanding of resource requirements and materials usage and cleaning functions expected.

COVID-19 has raised the importance of the employer's duty of care for workplace cleanliness, and infection prevention control and the need to provide a safe working environment. The ScanQuo technology can be used for COVID assessments of facilities for return-to-work assessment so fo intervention requirements e.g. social distancing, identify the placement of resources e.g. hand sanitiser stations and can plan social distancing arrangements and identify low control areas e.g. doorways, lifts, canteens, common areas, toilet where higher risks might occur.

Currently, commissioning contract cleaning services is based on un-auditable estimates. ScanQuo's solution quantifies sanitisation protocols and cleaning frequencies that can be monitored, thereby resulting in cleaner and safer buildings and work environments reduction in the use of environmentally harmful cleaning products and provide assurance for infection prevention control measures and employers legal duties.

Cleaning and COVID assessment sit at the heart of this innovation but applications of the solution can be extensively applied across the whole Facilities management procurement process. e.g. inventory control of furniture and equipment, Management of safety equipment and service cycles, external building areas - Gardening, grounds maintenance and landscape contracts, building renewal, carpeting, lighting and/or glazing contracts etc.